The University of Manchester and Sandon Global Engraving Technology Limited KTP 21_22 R3

To develop, embed and exploit advanced smart digital machining technologies and smart data driven business management capabilities to deliver digital transformation significantly increasing capacity, productivity and quality.